University of Durham and Procter & Gamble Technical Centres Limited

To establish polymer synthesis capabilities and develop new polymer additives for fabric care formulations to enable high-performance cleaning of textiles under environmentally favourable conditions, at low temperatures and with minimal water consumption.